Improved bio-traceability of unintended microorganisms and their substances in the food and feed chain

Technical abstract
BIOTRACER is an EU Integrated Project which aims to improve tracing and tracking of harmful agents within the feed and food chains. BIOTRACER will include research on novel methods for detection and identification of harmful agents in food environments and will develop mathematical models to predict development and spread of contamination. Together these elements will add to a system for tracing and tracking agents from the point of entry until the point of detection based on post contamination observations and prior understanding of food chain structures. Additionally BIOTRACER will include the development of tools that support sound decision-making and prediction of risks to consumers. Within the BIOTRACER IP (approx. 40 partners) a range of technologies and techniques will be developed and exploited. BIOTRACER will explore open questions about the use of novel molecular markers in QRA and the relationship between QRA and biotraceability. An important objective of BIOTRACER is to produce recommendations for controlling risk and strategies to handle both inadvertent and intentional contamination events. To approach this objective from a practical point BIOTRACER will explore case studies (virtual contamination scenarios) characterised by a high probability for contamination of feed and food. These scenarios provide cross programme activities and links to a set of action elements.